CYSTEINE TARGETED REDOX REGULATION OF PROTEINS HOW WIDESPREAD IS REGULATION BY SULPHINIC ACID FORMATION?

Ischaemic heart disease is the most common cause of mortality in the Western world and accounts for more than 150,000 deaths per year in the U.K. When blood flow to a region of the heart is reduced by narrowing or blocking of a coronary artery (ischaemia), the heart muscle becomes injured and, if the blockage is severe, the heart muscle will die (infarct). This is essentially what happens during a heart attack. It is essential therefore that the flow in the blocked coronary artery is rapidly restored (reperfusion) if the heart muscle is to survive. During ischaemia and reperfusion toxic forms of oxygen (free radicals) are produced that damage crucial components of the cell, including proteins. We have developed several new methods that allow us to identify heart proteins that are oxidised by free radicals during ischaemia and reperfusion. The identification of these proteins will help us understand the mechanisms of injury during ischaemia and reperfusion and identify possible therapeutic strategies to combat injury during a heart attack.

Technical abstract
It is now understood that oxidants are produced in healthy tissue, with regulated control of their production. In addition to the considerable evidence for oxidant species in the pathogenesis of most major diseases (cardiovascular, cancer, diabetes etc.) there is now considerable evidence that oxidants themselves can in fact serve as signalling molecules. The reaction of oxidants with cellular biomolecules is the molecular basis by which redox changes are sensed in cells. The transduction of an oxidant signal into a biological response can be mediated in several ways, but one principal mechanism involves the oxidation of protein cysteine residues. Recent evidence has shown that protein sulphinic acid formation is an important mechanism of regulation in some proteins. However, the full extent to which mode of regulation occurs in other proteins is unknown and is the subject of this application. Here we plan to use an integrated array of approaches to identify proteins that form sulfinic acids in tissue, as well as novel ‘sulfinic acid reductase‘ enzymes that can convert this oxidation state back to the reduced thiol.